University of Brighton & Valet Pro Limited

To embed a formulation chemistry capability to optimise the formulation and manufacture of professional car cleaning products, and to develop innovative formulations and platform technologies to bring unique application formats to market.